Time-resolved spectroscopic and microscopic measurements of multiple quantum well (MQW) on porous GaN wafer

Porotech is an emerging Gallium Nitride (GaN) material technology developer and a spin-out from the University of Cambridge. We develop commercial-quality epi-wafers using innovative porosification technology, enabling our customers to unleash the potential of GaN electronics and optoelectronics. By introducing nano-pores (10-50 nm) into epitaxial film (50nm-5µm) at wafer-scale (6, 8, 12 inches), the whole wafer's optical, mechanical, thermal and electrical properties become tuneable. In Nov 2020, Porotech launched the disruptive Native Red Epi-wafer (Red emission from InGaN-based epi-structure) for microLED applications. In May 2022, Porotech launched full colour MicroLED displays with DynamicPixelTuning (DPT) Technology, enabling a pixel's emission to be tune to any wavelength in the visible range using a simple drive scheme. So our platform technology based on porous GaN not only red-shifts the InGaN LED's emission, but also can dynamically tune its colours from red to blue.

Through this project we will establish the correlation between the colour tuneability and microstructures in MQW LED built on porous wafers. This will accelerate development progress for more efficient microLED products, resulting in lower cost, reduced risk, and much higher manufacturing yield.

This knowledge will be transformed into Porotech's competitive advantage over those companies that do not invest in fundamental understanding, and hence potentially afford us leadership in microLED market share. Our aim is to supply porous wafer materials for microLED with dominant advantages. By our collaboration, we believe NPL and Porotech will contribute significantly to the national economy, especially within the deep-tech sector.